New developments in game comonads and descriptive complexity

Mathematical logic plays a central role in the foundations of computing and many current areas of research in theoretical computer science. This encompasses two traditionally distinct areas of research: one focusing on the analysis of algorithms, and the other on the semantics of programming languages. The proposed research will contribute to an ongoing research program - often referred to as "structure meets power" - that aims to combine mathematical insights from both fields in an effort to develop new approaches to major open problems.

Finite model theory, which studies formal languages in terms of the finite mathematical structures they can define, underpins much of the research at the intersection of logic and algorithms. A key area within this is descriptive complexity, an approach to computational complexity theory that explores the correspondences between the formal languages studied in finite model theory and complexity classes of computational problems. Computational complexity theory seeks to classify computational problems into complexity classes based on the resources required to solve them. Descriptive complexity, therefore, brings methods from mathematical logic into this endeavour.

Category theory, a branch of mathematics traditionally connected to algebraic topology and geometry, also has significant relevance to logic. It is widely applied in modern theoretical computer science, particularly in programming language research, although far less so in algorithms and complexity theory. Monads and comonads, which are category-theoretic concepts, frequently appear in programming language theory to provide mathematical characterizations - or "semantics" - of various programming constructs. They serve as a starting point in the "structure meets power" program in the form of what are known as game comonads. The expressive power of specific formal languages in finite model theory, and thus the classes of computational problems they can define, can be captured through various combinatorial games. Game comonads provide a semantics for these games, offering category-theoretic reformulations of concepts from finite model theory. The proposed research intends to build upon current work in game comonads and their generalisations as arboreal categories, with a specific focus on applications to descriptive complexity. This includes extending prior work on the relationship between game comonads and generalised quantifiers, as well as exploring potential connections with symmetric computation, another approach to complexity theory.

As for the impact of this research, there is intrinsic importance to computational complexity theory and related areas of theoretical computer science. This is notably reflected in the Clay Institute's recognition of the P vs NP problem - the central open question in computational complexity - as one of the seven Millennium Prize Problems. It is new methods for investigating problems like P vs NP that the proposed research seeks to develop. Furthermore, this project contributes to a bridging of previously relatively distinct areas of research, fostering collaboration and facilitating new insights into open problems across these fields. Expanding the applicability of category theory and related mathematics to finite model theory and computational complexity may also open the doors for more mathematicians and computer scientists to contribute to these areas.

Prior research in the "structure meets power" program has been published in various journals and presented at several conferences. It is expected that the proposed research will be appear in similar places. This includes conferences such as the Symposium on Logic in Computer Science (LICS), and journals such as Logical Methods in Computer Science and the Annals of Pure and Applied Logic.